Transforming the face of learning - the development and assessment of a groundbreaking online platform for GCSE science

GCSE Prepper is an online platform that provides a comprehensive resource to support teacher delivery of the GCSE science curriculum.

The specific aims of the project include:

1\. The adaptation of the platform to develop a teaching and learning framework that reflects best practice in learning and memory

2\. The development of an evidence base to demonstrate that the effective use of the platform can deliver a significant uplift in student achievement in GCSE science, and reduce the teacher workload associated with setting and marking work in school, and at home